Diature Innovation

Summary of proposal: to investigate the use of Diature natural amorphous diatomaceous earth, as a beneficial soil amendment for improving grassland performance for grazing livestock. The trial will use three representative perennial ryegrass varieties, as this species is the most commonly grown grass in UK agriculture.